University of Wolverhampton and Johnson Test Papers Limited

To design and manufacture "non-bleed" pH indicating dyes including confirmation and development of a synthesis procedure to create a portfolio of dyes to cover the entire pH 0-14 range. To scale up this new synthesis procedure to pilot scale production and manufacture of the final product.